Ageing and poverty: the working lives of older people in India

The overwhelming majority of people aged 60 and over and of urban residents now reside in low and middle income countries yet very little is known about the livelihoods of the older urban poor. Between 2007-10 five UK Research Councils, including the ESRC, funded a project examining the impact of demographic change, neo-liberal policies and foreign direct investment on old age livelihoods and intergenerational relations in the context of urban poverty and vulnerability in the south Indian city of Chennai. This project found that the older urban poor make a significant contribution to the economy through their paid and unpaid work. This enables them to be self-supporting and to support their families and the urban economy. By filling the economic niches younger people have vacated and by taking on domestic and care work so that younger women can enter the work force, older people are buttressing the global economy. Yet older people's economic contribution is entirely disregarded in public and economic policy as well as urban planning. This exposes older people to policy shifts that can undermine their livelihoods as well undermining their rights as workers, to equal treatment as compared to younger people and their right to development under the UN Convention on the Right to Development, the Madrid International Plan of Action on Ageing and the Indian Constitution. The research project had a good deal of success in stimulating a good of interest and debate in older people livelihoods at local, national and international level. Particularly effective was the use of innovative dissemination methods, such as public hearings and photographic exhibitions and collaboration with a range of user and potential user groups.

This follow-on-funding project will update data on recent developments in pension provision and rising rental values in Chennai's low-income settlements and will disseminate the reach findings in a readily accessible, concise and easily assimilated format in order to spur a widespread public debate and social campaign to build broad public support for policy measures to ensure livelihood security in old age. To do this a project team comprising academics and experienced campaigners for old age and social justice will be working together to develop a range of materials that can be circulated to a wide range of policy makers, opinion shapers, activists, civil society organisations, non-government organisations, United Nations agencies and the public. The materials include a 10 minute documentary a photo exhibition/photo essay and a research and campaign toolkit, all of which will be downloadable from open access internet sites as well as from the project's dedicated website.

Potential impact
The project will benefit a range of non-academic and academic users

The non-academic impact will occur at local, national and international levels and will benefit policy-makers, within international, national, local government agencies, campaigners, activists, law makers, administrators and the judiciary as well as the wider public, the urban poor and the urban poor in particular.

The impact will take the form of:
1) demonstrating pervasive age discrimination and stereotyping that strips older people of their rights as citizens and workers.
2) spurring the reconceptualisation of older people's capacities and contributions to the economy and society across a wide range of contexts (policy and planning, implementation, interpretations of the law).
3) opening up new avenues around old age in emerging and on-going campaigns, including in campaigns against the shift from in-kind welfare support to cash transfers, the setting of the poverty line, slum relocation and the squeeze on street markets.
4) creating a more positive discourse on the inter-generational relations amongst the urban poor which may in turn generate a more wholistic understanding of the cumulative pressures on the urban poor arising from economic and social transformations and their policy roots.
5) demonstrating the benefits of collaboration between researchers and campaigners
6) demonstrating the value of using compelling, easily accessible and assimilated methods to spread radically new perspectives to mass and targeted audiences.

The academic impact comprises:
a) enhancing the knowledge economy by providing new knowledge on impact of significant pension rate increases on the work participation of the older working poor in a developing city context.
b) the development and utilisation of new and innovative methodologies, techniques and cross-disciplinary and cross-sector partnerships for disseminating findings on the economic contribution of older people, including the development of visual and audio-visual materials and tool kit.
c) training highly skilled researchers in Chennai with the capacity to work between the academic and policy sectors.